CIRCULATES: A comprehensive investigation of clouds, circulation and constraints on climate sensitivity

Climate models are numerical models used to make projections of future climate change. Because of limitations in computing power, approximations to some parts of the model are required, particularly on small scales where important processes occur that are smaller than the model grid on which calculations are carried out. It is not clear how best to approximate small-scale processes and as a result, different GCMs use different approximations and produce different predictions of future climate change. One of the most important of these uncertainties is how low clouds are represented, and that is the focus of the CIRCULATES proposal.

We now have access to new, high resolution satellite observations that we can use to build datasets that give us a much better idea of how clouds form and disperse, and how they interact with the environment in which they find themselves. We also have high resolution modelling tools that are able to represent the physical processes necessary to simulate clouds with much higher accuracy. High resolution models are far too computationally expensive to run for many model years over the whole globe in a way that could be used to project changes in climate directly. However, in conjunction with the satellite data, they can be used to determine the best way to represent the effects of clouds on the GCM model grid. This information can be transferred to the climate model, which can then be run to discover the impact of our findings on global climate change. In CIRCULATES, we propose to develop both new satellite data and high resolution simulations that are specifically designed to assist with improving and understanding the response of climate models with a focus on tropical and sub-tropical clouds.

The project aims to assist the climate science and policy communities in two ways. First, the discoveries that we make will be used to assess the simulations made by climate models run by modelling centres around the world for the Intergovernmental Panel on Climate Change (IPCC) reports. How well are IPCC GCMs representing cloud processes in the present day? How does their representation change for simulations of the future and is this appropriate? By determining the fidelity of simulation in comparison with high resolution satellite and model data, we will determine the extent to which model simulations can be trusted, with the aim of constraining the likely range of future climate change. Second, we will develop metrics that are useful not only for constraining projections but also for model developers who are building the next generation of models. Our project has strong collaboration with the Met Office, who, together with the academic community, are the primary developers of models used for understanding climate change in the UK. We will engage with key Met Office and UKESM staff on a regular basis in order to determine how our results may be made most useful to model development.

Potential impact
Constraints on cloud feedback are directly relevant to climate policy worldwide. The project is in an excellent position to achieve this through the following linked activities.

The CIRCULATES team are engaged with United Nations agencies through several initiatives. Co-Is Collins and Byrne are authors of the forthcoming IPCC Sixth Assessment Report (AR6 - including special reports). Project partner Webb is a steering committee member for the World Climate Research Programme (WCRP) Grand Challenge on Clouds, Circulation and Climate Sensitivity and is co-lead author of the WCRP Assessment on Climate Sensitivity. CIRCULATES will therefore be able to feed directly into policy processes at international level.

Nationally, CIRCULATES will engage with the UK Climate Projections (UKCP) process by analysing data from the simulations used to make projections and applying our constraint metrics to them. This will help ensure that the Met Office and UK policy makers have the best information available for making decisions regarding climate change impacts.

More specifically, the project partner, the Met Office, will benefit directly from the research. Simulations and numerical model coding will be carried out using Met Office systems, meaning that results and code development will be directly relevant to Met Office work. We plan frequent informal meetings with relevant Met Office staff in the areas of model development, cloud and climate feedback and model projection, facilitated by the close proximity of the Met Office and the University of Exeter. Met Office staff will be present at our annual meetings and at the special model development workshop we plan for year 3. Transfer and relevance of this impact will be ensured through the direct involvement of Met Office staff in the project: Webb as partner, and Ringer and Stirling as strategic panel members.